Isolating squeezed optical pulses using cavity-enhanced nonlinear optics

Spontaneous parametric wave-mixing is a key resource for optical quantum hardware. Key developments to date include quantum squeezing in optical parametric oscillators and pure-state photon generation through measurement-based operations. In this project, we will develop a light source that combines these two properties. In particular, we aim to generate squeezing that is sufficient for error-tolerant networks while also achieving modal isolation sufficient for precise photon measurements. The former becomes possible through the use of optical resonators that enhance nonlinear interactions. The latter is achieved through the design of broadband optical processes that avoid undesirable spectral correlation. Leveraging both of these aspects will allow for the engineering of optical quantum states that exhibit large entanglement while at the same time deriving a non-Gaussian nature from photon measurements. We foresee that these properties will enable new architectures for quantum information networks.